Research Proposal: Enhancing LGBTQ+ Inclusivity in Mental Health Nursing Education in the United Kingdom

This study aims to enhance healthcare equity by incorporating LGBTQ+ health topics, evaluating students' preparedness and educator perspectives, and examining mental health professionals' knowledge of LGBTQ+ health requirements.